Smart Personalised Healthcare: Evaluation, Response and Engagement (SPHERE)

The **S**mart **P**ersonalised **H**ealthcare: **E**valuation, **R**esponse and **E**ngagement (**SPHERE**) is a UK-wide collaboration led by the Catapult Network that aims to make personalised and preventative healthcare a practical reality for everyone.

The vision:

_"A healthcare system where every individual receives the right diagnosis, the right treatment, at the right time, powered by real-time data, predictive tools, and adaptive manufacturing. A connected, sustainable, and inclusive industry delivering truly personalised, predictive and preventative healthcare at scale"._

Today, the UK is home to world-class expertise in life sciences, healthcare, digital and data, and manufacturing. However, these strengths are often spread across different sectors and not yet fully connected. This project will bring them together to show how combining these capabilities can improve the way we predict, prevent, and treat disease.

Personalised healthcare focuses on understanding each person's unique characteristics, from their genetics and lifestyle to their environment, so that treatments and prevention strategies can be tailored to individual needs. By using the power of data and new technologies such as artificial intelligence, advanced diagnostics, and digital monitoring, the project will explore how the UK can move towards a healthcare system that is more proactive, precise, and centred around patients.

This project unites experts from across the Catapult Network, including the Cell and Gene Therapy Catapult, Digital Catapult, Medicines Discovery Catapult, and the Centre for Process Innovation, along with NHS partners, universities, and businesses. Together, they will design a national framework showing how research, technology, and healthcare can be better linked to deliver more effective and efficient services. This means improving early diagnosis, personalising treatment options, and helping people stay healthier for longer, while making better use of NHS resources.

As part of this work, the team will create a shared roadmap to guide future investment, develop practical use cases that demonstrate how technology and data integration can improve real-world healthcare, and propose clear next steps for scaling up success across the country.

The project will also consider how to make data use more trusted, transparent, and beneficial for everyone, ensuring that patients remain at the heart of progress.

Ultimately, this project will help the UK take an important step towards a more connected and sustainable healthcare system. Joining expertise across science, technology, and care delivery, it will not only improve health outcomes but also strengthen the UK's position as a global leader in life sciences innovation, driving both patient benefit and economic growth.